606: Signalling networks underlying plant defence responses

Technical abstract
The overall aim of this research is to identify key signaling components activated during Botrytis cinerea infection and to determine how these components interact to mediate plant defence responses. We also want to investigate how this defence signalling is integrated with other signaling networks such as that regulating senescence, and how specificity in terms of end responses is achieved. We are using transcriptome profiling to highlight potential regulatory genes, which are assessed using transgenic knockout or overexpressing lines. The role of regulatory genes affecting the host susceptiblity to this pathogen are investigated further using a variety of functional genomics techniques.